GOSTEP

Our project goal is to create of user-friendly, versatile, educative, multinational content for storytelling platforms based on open Mobile Travel Guide (MTG) Standard and available to various mobile applications.